Harnessing the structural flexibility of bovine monoclonal antibodies for the treatment of emerging virus infections

Emerging virus infections such as Ebola and Lassa Fever virus are highly dangerous and result in significant illness and death. Outbreaks of these are set to increase in the future so it is crucial that we have effective and safe ways to treat infected individuals, for when outbreaks occur. Monoclonal antibodies have very potent antiviral activity but the virus can escape from their effects by mutating. This is particularly true for the majority of antibodies raised in mice and humans. This is because these antibodies predominately bind to highly exposed regions of the virus - regions that the virus can change without losing its ability to infect. However, some parts of the virus are more genetically conserved as they are directly involved in the infection pathway. These regions represent a vulnerability to the virus so it hides them away from antibody surveillance using the overall 'bulk' of the protein or by using sugars to hide them. Some animals, for example cattle, produce unusually large antibodies that are able to directly interact with these hidden regions so the virus cannot easily escape from them. We have developed a method to allow us to generate monoclonal antibodies from cattle and we will use this to develop a new class of therapies to target some of the most important emerging virus infections. We will use the surface proteins of Ebola, Lassa Fever, Nipah and Marburg virus to immunise cattle then use recombinant DNA techniques to produce antibodies, which we can screen for their ability to neutralise different strains of each virus. Ultimately, those antibodies showing the most potent and broad antiviral activity can be progressed into clinical development for use in human outbreaks.

Technical abstract
Emerging haemorrhagic fever viruses pose a significant threat to global health and prosperity and there is an urgent need for the development of effective vaccines and treatments. In vivo animal studies and anecdotal evidence following use in human outbreaks have shown that monoclonal antibodies are a safe and effective means of treating haemorrhagic fever virus infection, even after symptoms have developed. However, in vivo data have shown that the likely long-term efficacy of existing interventions, where they exist, will be limited by virus escape. This 'weakness' is due to the inherent structure of the antibodies, and the location and nature of epitopes they target. Mouse and human antibodies, which represent the vast majority of available virus-specific antibodies, possess relatively compact antigen binding domains and engage with epitopes that are easily accessible on the surface of the virus. These epitopes are rarely important in terms of function and therefore tolerate genetic drift and resulting antibody escape. Viruses are adept at hiding more mission-critical regions through global conformational masking or glycan occlusion. However, there is increasing evidence that some animals, such as bovines, are able to produce antibodies that have an extended antibody structure (mediated mainly through the presence of an unusually large and structurally complex CDR3 region). These extended antibodies are able to overcome conformational masking and directly bind to functional regions of the virus surface glycoprotein. Such epitopes are intolerant to significant mutational drift and this limits escape. We have developed a bovine monoclonal antibody platform and will use this to generate antibodies to Ebola, Marburg, Lassa Fever and Nipah viruses. We will use immune-assays and pseudovirus neutralisation assays to identify monoclonal antibodies with potent and cross-reactive antiviral activity in readiness for downstream pre-clinical and clinical development.

Potential impact
Emerging infections are a serious global health threat. In order to deal with the threat of future outbreaks we need to have available a battery of effective preventative vaccines and treatments. This project will generate bovine monoclonal antibodies capable of neutralising important haemorrhagic fever viruses; namely Ebola, Marburg, Lassa Fever and Nipah. These will serve as important candidates for future therapeutic development and will have a direct impact on impact on a range of stakeholders including basic and applied researchers, pharmacology /biotech industry, public health specialists, clinicians, and all those involved in involved in the care of those infected and also those engaged with eradicating inevitable future outbreaks.